Crypto Secure Element

TransaXiom is a supplier of Digital Cash solutions that offers all the advantages of physical cash in a digital form, and is suited to eCommerce in general, and mCommerce in particular, via NFC Mobile handsets.

With Support from the Technology Strategy Board, we are excited by the possibility of extending our technical capability to custom smart card development in order to achieve higher performance, lower costs and greater flexibility to meet the ePayment needs of our customers.